Correlation of In Vitro / In Vivo Human Data for Consumer Product Safety

The EU ban on animal testing for cosmetics came into full effect on 11 March 2013 and was the culmination of several decades of campaigning with huge public support. This progress is now under threat by the EU REACH regulation, which still requires animal tests where there are no validated alternatives available. In addition, industry guidelines issued by other international organisations such as the Scientific Committee on Consumer Safety (SCCS) still advocate animal testing for the approval of new key ingredients such as preservatives and UV filters. This contradictory stance has resulted in a seemingly insurmountable barrier to gaining approval for new, innovative ingredients. These regulatory clashes present the UK / EU cosmetics industry with an enormous dilemma and places the future of the industry under significant threat, stifling innovation, as well as the supply of established ingredients. Non-animal replacement tests, which are both scientifically advanced and ethically sound, are urgently needed. The project will deliver several new and improved human-based in vitro and in vivo tests for cosmetic safety, circumventing the need for animal testing. The project partners will explore the feasibility of developing replacement tests for acute toxicity and repeat-dose toxicity that are scientifically relevant and sufficiently robust and reproducible for (ultimate) adoption as OECD Test Guidelines, in addition to improving a current non-regulatory test for mildness, for the purpose of claim support for innovative cosmetic ingredients.